Virtual MVP ECommerce Artwork 3D Visualiser Plugin for overseas and UK trade within the fashion and lifestyle industry

This projects aim is to design a Virtual 3D MVP plugin. It will create a simulated and stimulated sales environment. The site will create an immersive environment that, currently, customers do not experience on e-commerce sites. The interactive 3D world of this software will provide the client a compelling real-time experience.

Essentially the client would log in to our online virtual trade stand to view the latest fabric collection, through a virtual rail of fabrics. The customer would then be able to manipulate the print designs in a 3D Virtual world.

We will work with a Digital Design Company to produce the virtual e-commerce model.

Ultimately the project will develop a marketable plugin that we can sell to our competitors and retailers. At present design studios sell very little of their artwork online, currently they show case designs in a flat 2D format, not 3D. On line sales of artworks in the fashion industry are minimal, but there is a gradual and, we believe, growing demand not only due to covid19\. Our continued research and discussions with buyers show they are not 100% confident with purchasing artwork in a 2D digital format, the preference is to see the artworks in their "live" format. We will aim to fill that gap.

Currently the world of fashion has a huge issue with sustainability and its environmental effects of pollution and climate change. This unique Virtual-Retail experience would have a real and considerable positive impact on this. Its _affect_ will be to give print studios around the world the ability to "virtually" trade their artworks overseas. The result being a reduction the need to travel for trade and reduce fabric sampling, thus creating a positive _effect_ by reducing its carbon footprint. It will also provide a contingency plan in light of the current Covid19 situation and Brexit.

The need to improve climate change together with a growing willingness in the fashion world to change and adapt has, together with the covid19 global pandemic, created a real need for a new and innovative way to trade artwork and design. Therefore, we are certain this innovative 3D Virtual Reality retail/sales experience would be a leap forward in the world of fashion and a valuable resource solution to solving these considerable challenges.

Our now completed MVP is undergoing beta testing. Our post production survey has highlighted the need to advance/fine tune the MVP’s functionality. Customer feedback has also confirmed that the project has great potential and we seek further funding to further its development. The financing will allow us to go part way to fulfilling this and also to exploit it important economic environmental potentiality.